A Framework for Formally Verifying Blockchain Consensus

The aim of this research is to develop a framework that can be used to model and verify
blockchain consensus protocols. This framework would be formalised as a calculus in a
theorem prover. To achieve the aim of this project, we break it down into the following
objectives:
1. Develop a Language for the specification of a blockchain network and its consensus
protocol.
2. Using the language, develop a calculus to verify such protocols and implement it in
the chosen theorem prover.
3. Using the calculus, prove general properties of a blockchain network and consensus
protocols to complete the framework.
4. Instantiate the framework for a specific blockchain or consensus protocol.

Blockchain and verification